The Road to Babylon: Prophecy, Monstrosity and Apocalypticism in the Late Antique and Medieval Alexander Tradition

The doctoral project aims to address the gap in Alexander scholarship on the monstrous and apocalyptic themes which characterise the medieval Alexander tradition, particularly the Alexander Romance, by exploring ideas of embodiment and the blurring of ontological boundaries in Alexander's quest to cross and conquer all territorial boundaries. Its focus is the French texts of Alexander narratives from the 12th century onwards and selected manuscripts in the British Library's collections.